Peterborough Integrated Renewables Infrastructure (PIRI)

Peterborough Integrated Renewables Infrastructure (PIRI) is a ground-breaking and innovative design that will address common problems relating to low carbon energy provisions, supporting sustainable growth and future expansion challenges within cities across electrification, mobility and heat provision. By integrating these three elements, our design will maximise low carbon energy exploitation, accelerate low carbon technology adoption and optimise the overarching energy system, providing an investment ready project that can be fully replicated for the benefit of other authorities and municipalities.